Support for the future 4 editions of the women in computing event: Hopper Colloquia 2025-2028

London Hopper is an annual event for women in Computer Science. It features invited talks by female role models in Computer Science and a spotlight competition with cash awards for post graduate level women students. Anyone, male or women can attend, but only women can give talks. Hopper is free to attend and no registration fee is required. That is why we need to raise the funds ourselves.
By means of this application, we seek funding from EPSRC to be able to organise it for 4 more years, 2025-2028 at UCL. These will happen n UCL, since we are from UCL and have access to free and accessible venues. The funding is to cover our cash awards and catering expenses for one lunch and two coffee breaks.
London Hopper was modelled after US's Grace Hopper Celebrations. It was initiated in the UK by Professor Ursula Martin CBE in 2006. Since then, it happened in different locations in Scotland and England, and eventually settled down in London for the last decade. Hopper has been happening in UCL since 2019. Its 17th edition on 24th of May 2024 is supported by EPSRC, BCS, and CICSO.
https://www.ucl.ac.uk/computer-science/about/equity-diversity-and-inclusion/gender-equality-athena-swan/london-hopper-colloquium#:~:text=Hopper%202024,will%20share%20more%20information%20soon.